Preconception Health Improvement: Intervention development to target multiple modifiable risk factors for multiple adverse perinatal outcomes

This project aims to develop and co-produce a new intervention to improve health before pregnancy. It involves mixed-methods: an umbrella review (systematic review of systematic reviews), a large survey in primary care, in-depth interviews with a purposive sample of survey respondents, and a Delphi study.